Maci-D: An AI-powered tool to accelerate the identification and extraction of business intelligence data

In an age where data is generated continuously in large amounts, identifying relevant data has become equal to finding a needle in a haystack. Consultancies and research firms support decisions made by businesses worldwide. They now face a significant challenge to manage data reports, to find the source of data or even to re-use processed data. This impacts the productivity of analysts, and the companies they support miss on opportunities.

To address this challenge, Content Catalyst, a software development company for business intelligence publishing, has identified an opportunity to create a unique solution that allows the identification and extraction of data from within reports generated by analysts. This solution will retain all descriptive information allowing businesses to access data from within reports of interest at the right time, knowing exactly where it came from, who generated it and when.

Project Maci-D focuses on investigating the integration of various advanced computational technologies to develop a functional prototype that enables users to identify and extract data from within data reports.

The solution generated in the project will allow business intelligence data to be more accessible and manageable, thus enhancing its re-use. The retention of descriptive information will motivate end-users (businesses in the UK/Worldwide generating or consuming research reports) to adopt better practices such as referencing, allowing trust to be regained in their decisions.